Development and Commercialisation of safe, effective, non-invasive, long-lasting and SMART therapy treatment for stress urinary incontinence

Weak or inactive pelvic floor musculature can result in a number of complications for the sufferer. The most common of these problems is that of urinary incontinence - for example 'stress urinary incontinence (SUI)'. This is when the sufferer experiences urine loss on lifting, sneezing, laughing etc. SUI, while not a life-threatening condition, has the potential to have a negative impact on the psychological health of women and to hinder aspects of daily living, thereby having a detrimental effect on quality of life

This development is proposed to enable an extension of our current product INNOVO which is used to improve development and performance of the pelvic musculature. The proposed development is intended to capture both information relating to the performance of the treatment system and also user demographics allowing an analytical approach towards improvement in performance of the therapy and also greater patient compliance. Such information would be a powerful resource when progressing the therapy into other important areas of treatment - for example vaginal prolapse, fecal incontinence etc.

The development also enables simplification of the user experience, with a transformational approach to therapeutic electrode placement and mode of operation (the therapeutic garment resembles standard cycling shorts, easy to don and doff and comfortable when wearing and in use) and also moving the controls for the therapy to a users smartphone, and capturing demographic treatment and performance data on data secure servers.